Safe and sound? Health, wellbeing and the child refugees of the Spanish Civil War, 1937-2023

Overview

Child refugee health is central to discussions around the care and protection of displaced people today (UNHCR, Refugee Children: Guidelines on Protection and Care, 1993). These discussions often lack a historical dimension that might help to inform current policy. Through three case studies, this project offers the first history of health, wellbeing and child refugees during the Spanish Civil War (1936-39), and considers how medical issues have become increasingly important to refugee experiences. The Spanish Civil War (SCW) spurred a key development in the history of modern warfare: the advent of the mass evacuation of child refugees from warzones. In the aftermath of the bombing of the Basque town of Guernica, unprecedented attempts were made to transport Spanish children to safety. Yet the movement of tens of thousands of young Spaniards across borders as far-flung as France, the UK and Mexico prompted widespread anxiety in right-wing parties and the press over the arrival of "useless mouths" and the spread of diseases (Keren, 2022). These fears prompted governmental policy changes to manage the public health implications of welcoming the children, contributing to the "medicalisation" of national borders. They also gave rise to important medical discussions around the physical and psychological consequences of displacement in war for children, prefiguring key debates that would take place during the Second World War (Zahra, 2011; Shapira, 2013). Although the evacuation of Spanish children led to the emergence of new medical discourses and practices, the Spanish case has received little scholarly attention compared to the Second World War and its immediate aftermath (Lee Downs, 2016; Jablonka, 2014). 'Safe and Sound' recentres health issues within the history of modern warfare and mass population displacement through an exploration of how the SCW shaped medical understandings of child refugees that remain to this day.

Research aims

This team project explores how policy-makers, health professionals and humanitarian workers considered the issue of refugee children's health and well-being at the local, national and international level. The three interconnected PhD projects will contribute to broader histories of child displacement in wartime and current discussions around the specific health-risk factors that child refugees and 'unaccompanied minors' face today, including mental health issues linked to loneliness, loss and grief. In a context where, just between 2018 and 2022, 1,9 million children were born refugees according to UNCHR data, the current project will inform current understandings of the challenges posed by this phenomenon. It will raise awareness of the impact that different contexts, medical approaches, and international policies have on child refugees, and the ways in which children negotiate such policies and practices imposed upon them.